Kings College London & Imosphere Limited

To use data provenance technology to enhance the iMoLYTICS collaborative visual analytics suite, thereby providing transparency of the analysis done with iMoLYTICS and automatic result reproducibility.